MRcamera (Mixed Reality Camera)

MRcamera is a previsualization tool for film professionals - addressing an unmet demand for more sophisticated and collaborative tools to support immersive, 360 and multi-media content production. Pre-viz allow film makers to preplan their film and video production during the planning stage (pre-production) saving time and money during the actual content production phase.